The University of Essex and PG Rix Farms Limited KTP 25_26 R3

To embed crop science expertise within the company to enable them develop a novel screening test for Fusarium in onion seeds and seedlings, with future applications for the expertise to other crop and disease types.